Discourses of identity and dialect writing in the press, c.1890-1940

My research will examine the development of regional identities in Western Europe from the late nineteenth to the early twentieth century. It will aim to combine the investigation of top-down discourses and practices aimed at promoting and defending regional identity with a grassroots investigation into the place of identity in the day to day life of ordinary people. The former will be examined through sources such as regionalist fiction, works on regional culture or history, touristic literature, sources regarding the establishment of regional museums or festivals, and the activities of political regionalists, whilst the latter will be investigated through the provincial press, and in particular in content written in regional languages or dialects. Taking into account not only territorial identities, but also a broader range of social categories, the research will seek to answer the following questions:
What forms of identity come to light through both the top-down and bottom-up examinations? In what contexts do these appear and what differences can we note between the two?
Did processes of regional identity construction draw on popular discourses of identity, and if so how did it reshape their content and to what ends?
Likewise, what impact did the construction and promotion of sub-national identities have on popular identities, did they contribute to change over time in this area, and what evidence is there for the negotiation and reshaping of top-down discourses by the populations targeted?
Overall, therefore, this research will show the dynamic processes involved in the development of sub-national territorial identities. It takes place against a backdrop of a growing body of constructivist historiography in the field of regionalism. The shift, beginning in the 1990s, from viewing sub-national identities as relics generally swept away by nation-building, towards seeing them as products of construction in their own right which were often seen by contemporaries as broadening and enriching national identities. The classification and promotion of regional identities in the cultural sphere has been investigated in fields as diverse as language, cuisine, folklore, literature or even the natural landscape, with historians from multiple countries working on such topics, including Celia Applegate, Anne-Marie Thiesse and Eric Storm. At the same time, there has been attention to how people do not simply accept identity narratives imposed from above, but seek to negotiate them and articulate identity in their own way, as demonstrated in the work of Caroline Ford on Brittany.
However, bottom-up approaches to questions of identity are still relatively underdeveloped, despite recent pioneering works by historians such as David Hopkin and Maarten van Ginderachter, likely due at least in part to the difficulty of locating relevant sources. Research drawing on top-down identity constructions and bringing this into dialogue with new findings regarding grassroots identity will therefore contribute to enriching the field and provide new insights regarding the significance of the former. The corpus of dialect writing I have identified from the provincial press offers an opportunity to study the latter due to its close integration with readers' lives and the promising indications available regarding its reception, though outside of the specialist field of Occitan studies it has thus far been little examined. I will seek to identify examples of this writing from France, the Channel Islands and England, using both digital and physical archives, and will seek to establish comparisons between it and top-down sources on cultural regionalism, thus establishing a multi-layered approach to investigating the development of regional identity, whilst at the same time incorporating insights from literature on the topic from Germany, Spain and the Low Countries in order to contribute to understanding of regionalism as an international phenomenon.